Improved journal bearing performance prediction via the use of machine learning.

Machine Learning (ML) model will be developed to predict the performance of journal bearings. This will enable small changes to bearing design to be modelled without requiring a new CFD simulation. It will also enable key design variables to be identified to inform future design changes.